Hybrid computational modelling for cancer spheroid growth and invasion regulated by extracellular matrix

This project will develop a hybrid multiscale model to investigate tumour spheroid growth and invasion, with a particular focus on the regulatory role of the extracellular matrix (ECM). By coupling agent-based cell models with continuum descriptions of chemical and mechanical fields, the research will capture key aspects of tumour development, including proliferation, migration, degradation of the ECM, and cell-cell and cell-matrix interactions.
The project will address the following core aims:
1. Develop a spatially resolved hybrid model that integrates discrete tumour cell dynamics with continuum equations describing ECM structure, nutrient diffusion, and matrix remodelling.
2. Investigate how different properties of the ECM-such as stiffness, fibre orientation, and density-affect tumour morphology, invasive patterns, and growth kinetics.
3. Explore the interaction between hypoxia-induced phenotypic changes and ECM-mediated guidance cues to determine conditions that promote collective or single-cell invasion.
The model will be parameterised and validated using experimental data from in vitro tumour spheroids and will be used to generate testable predictions on the influence of ECM composition and architecture on tumour progression. Overall, the research will contribute to the understanding of cancer invasion mechanisms and support the development of more realistic models of tumour microenvironments for applications in cancer biology and therapy design.